Shrinking the state: reforming arm's length bodies in an age of austerity

Calls for a 'bonfire of the quangos' regularly appear on the political agenda in the UK, but often fail to deliver significant reforms. Now, however, the Coalition Government is making a sustained attempt to reform these 'arm's length bodies' that make decisions and deliver public services independently of ministers, an issue tackled previously by the Scottish Executive and Welsh Assembly Government.

Behind the heat of the debate lie important issues for democratic accountability, efficiency and organisation in the British state. These are especially important in the context of current economic, financial and policy challenges, deficit reduction and the ambition to shift greater responsibility for public provision to citizens and voluntary organisations.

The current debate about arm's length bodies in the UK raises a number of important questions for policy makers and academic researchers:
1. Why have arm's length bodies been so durable in the face of political and public hostility?
2. Why is reform now possible, and is this a distinctly UK phenomenon?
3. How is the durability and reform of arm's length bodies affected by a climate of austerity?
4. What are the consequences of reforming arm's length bodies for ministers, Parliament, civil servants and those organisations and individuals who use their services?
5. Are there other ways in which delegation of executive or advisory authority to independent bodies might be designed, and what can developments internationally and at local level teach us?

Our research will track the development and implementation of the Coalition Government's reform of arm's length bodies and compare this with developments within the devolved administration in the UK, at local level, and internationally. It will consider the legal, constitutional and administrative issues involved, but also the broader politics involved in reshaping and shrinking the state.

The research has five distinctive features:
1. It will bring together leading scholars who have employed different but complementary approaches in prior ALB research to develop new theory to explain agency design in the Westminster system in comparative perspective.
2. It has been developed, and will work closely, with partners in the policy community, especially the House of Commons Public Administration Select Committee, Public Chairs' Forum, Local Government Information Unit, and Association of Chief Executives.
3. It will employ advanced quantitative and qualitative techniques in a unique and powerful mixed methods design, not previously employed in this field.
4. It will overcome the single-nation, national level bias in studies of ALBs through the integration of cross-national and multi-level data. This will promote knowledge exchange with policy communities and add to the impact of the research.
5. It will stimulate an international dialogue among scholars concerned with the democratic challenges of institutional design for policy achievement.

Potential impact
The project will have an impact that combines breadth and depth and which engages both specialists and the public.

Practitioner Impact: The project is closely connected to the policy community, in particular through the Public Chairs Forum, Institute for Government, Local Government Information Unit, Association of Chief Executives, and the Public Administration Select Committee in the House of Commons. Members of the project team will offer talks at events hosted by specific policy beneficiaries, evidence to investigations/inquiries they undertake, and data, advice and input into their policy reports. Policy partners will act as intermediaries, facilitating knowledge exchange between the researchers and more diffuse audiences, including MPs, civil servants, and interest groups. Annual policy reports produced in cooperation with the policy partners will document and comment on progress in reform of arm's length bodies. Towards the end of the research a number of small roundtable events will be arranged on a range of topics, hosted by the Institute for Government, in order to disseminate and explain the implications of this study. Policy outputs will be directed at professional journals (Skelcher has written for such journals on basis previous ESRC research).

Public Impact: The researchers, with assistance of their universities' media teams, will write and place a number of articles in popular magazines and newspapers. Flinders has written for The Times and The Guardian on the challenges of public policy reform and he has also written and presented programmes for BBC Radio 4. The existing relationships will be utilised in order to promote this research far beyond the normal boundaries and reach out to a new audience. The findings of Flinders' last ESRC grant (Patronage, Governance and Reform) is now the topic of a proposal that is being considered by the BBC in the current commissioning round. This will be supported by the documents and papers that will be available from the project website and also through the lectures and seminars that members of the project team will offer to a range of organisations.

UK Social Science Research Base Impact: The project will host capacity building workshops for the social science community (see 'academic beneficiaries' section). This project will also facilitate the development and training of four new entrants to the social science community. The two post-docs and two attached doctoral researchers will form part of a tight, ambitious and internationally-oriented research team that is willing to challenge established assumptions and reach out to new audiences. The aim would be to develop the post-docs in terms of their professional skills and academic knowledge so that by the end of the project they would be in a position to launch self-standing research careers. The aim with the doctoral students would not simply be to produce completed PhDs, but to produce individuals with a breadth of knowledge that allows them to span a range of theories, methods and approaches while also forging relationships between academe and the practical world of day-to-day public administration.

Teaching Impact: This application is primarily aimed at making a distinctive contribution to knowledge and this will, in turn, allow the project to make a significant contribution in terms of teaching. Short mini-lectures on the project will be posted on youtube/project website by the project team, a series of accessible position papers and documents will be produced and disseminated through the website, and the project will support the Political Studies Association's new teaching scheme for colleges and schools. Members of the project team (specifically the post-docs) would also be directed to submit teaching related publications to a range of magazines and journals like Politics and Insight.